Capito Systems Ltd - Rail Travel

Capito Systems is a B2B start-up company (Est. 2012) which has developed award-winning
intelligent Speech Assistant technology for mobile commerce (mCommerce) applications.
Our most recent award was for a free stand place at Mobile World Congress 2014 in a
competition sponsored by UKTI and ICT KTN [34].
Pre-revenue but close to securing our first customer (as of writing), our technology offers a
unique and novel opportunity to revolutionise mobile commerce globally. This project will
help us prove concepts that will enable us to drive demand for our speech assistant technology
across a wide range of mobile commerce domains (i.e. industry sectors), and extend its
accessibility to the sight-impaired and blind.
Voice interfaces – particularly for Smartphones – are emerging as “the new touch” and our
language understanding technology is at the forefront of this revolution. Contextual
understanding is the “engine” that powers voice and makes it truly useful to consumers.
Capito Systems is pioneering this technology and bringing it into the mainstream by focusing
its innovations on simplifying the process of finding information and purchasing goods or
services on mobile devices. The biggest growth in online shopping now comes from mobile
devices yet a vast opportunity is being missed as the percentage of purchase completions
across mobile devices remains below 10% [1].
By proving the concepts described in this proposal we will put ourselves at the heart of the
smartphone and tablet commerce revolution as a key enabler to mCommerce providers. It will
help us to achieve our vision to become the world leader in our field and a vital cog in the
mobile commerce value chain.